Roehampton University and Brent, Wandsworth and Westminster Mind KTP 22_23 R5

To apply psychological and business expertise in developing a new service based on Portugal Prints arts-based programme, that will be available to mental health providers across the United Kingdom, to increase their capacity to support people with mental health needs.